PlayableStudios_Playablestories

Playable Studios are creating an innovative, immersive spy-adventure storyworld with inclusive, playable stories/digital games for 6--10-year-olds (Core 7-9) that enables children to shine bright by using their skills and 'saving the day'.

In this world, ordinary children, find by using their quirky skills, they have the power to defeat The Union.Ltd, and change their world w.b.b (way before bedtime.)

Our first innovative game/playable story exists in the storyworld as a tool to train Seedling Agents (Children) but training turns into a live, real-time, mission where the children have to make decisions to save the day.